Self Powered Bogie - Economic retrofit for DMU's to enable zero emissions in stations

**Project and scope summary**

This project addresses the specific competition theme as a technology solution to substantially reduce emissions including NOx and PM when diesel passenger trains are idling. It shall deliver a cost effective retrofit solution to a significant proportion of existing DMU's, whilst providing potentially zero emissions within station and significant operational cost benefits.

The technology, which does not require any modification to the existing engines, transmission or final drive, allows the recovery of the braking energy during deceleration and re-using it for auxiliary loads in station and traction to accelerate out of station. This will enable diesel engines to be isolated in and around stations, whilst also reducing average emissions such as PM and NOx and fuel consumption, over a complete drive cycle, by up to 30%.

This project will enable several key cost and decarbonisation benefits to the railway.

* It shall facilitate zero emissions, including NOx and PM, in and around the station, by enabling a DMU to approach, dwell and depart from a station with the engine switched off
* It shall enable a proportional average reduction in all emissions, through reduced fuel consumption resulting from the electrical energy recovery from regenerative braking and re-deployment through auxiliary and traction use
* It shall enable less brake wear thus reducing particulate emissions from brake pads especially around stations
* It shall enable reduced operating costs for the train operator through fuel saving, engine/transmission maintenance savings and brake pad saving
* It shall provide increased acceleration and reduced wheel slip due to increased number of powered axles during acceleration
* It will not require any modification to the existing diesel engines or drivetrain and will compliment any other decarbonisation initiatives.
* It shall provide a substantially lower cost and risk solution when compared to any other previous or current hybrid solutions, resulting in a much reduced ROI.

This solution is equally beneficial in a freight wagon application , whereby significant cost and emission savings can be realised, whilst also potentially delivering increased average freight speeds and traffic, last mile operation, increased acceleration, and longer trains.

The commercial and environmental potential from the design and validation of such an innovative, low cost solution, provides the opportunity for the rail industry to transform many legacy passenger fleets and freight operations within a 5 year window on the majority of fleets.